Digital Healthcare Navigation for the Modern Workforce

The mission of this project is to develop a centralised digital health application for the modern workforce in order to increase the access and affordability of healthcare services to SMB's and self-employed's. Through this work we aim to provide the UK population with the tools necessary to proactively manage their health and stop preventable illness'/injuries from occurring, which currently account for 70% of UK healthcare expenditure.